New 'Smart' Dual-Modal MR/PET Probes for Zinc Sensing Applications

Associated with the development of all types of diabetes is the depletion of pancreatic beta-cell mass. It is known that Zn2+ is co-released with insulin from the beta-cells in response to high
glucose levels. Thus, by determination of Zn2+ concentrations in the insulin granules, beta-cell mass can be quantified to understand how its deterioration affects the onset and progression of diabetes. There are however, few imaging probes capable of this function. By the combination of two or more imaging techniques, the limitations associated with each
technique can be synergistically overcome. The project will involve developments towards dual-modal magnetic resonance (MR)/positron imaging tomography (PET) imaging agents that selectively bind to Zn2+ ions within the pancreas, to ultimately achieve a more profound understanding of the role that zinc plays in diabetes.